Novel platform biotechnology for the production of natural next generation 3D nanomaterials and nanodevices

Arraying of chemical groups and functional peptides on the surface of engineered, safe (non-infectious) virus-like nanoparticles (VNPs), permits the formation of biomimetic multifunctional and highly reactive nanoscale structures. This project seeks to develop the next generation functional 3D nanomaterials we via the incorporation of such multifunctional VNPs into a low cost nanocellulose matrix which has excellent mechanical characteristics, thus allowing production of innovative functional and catalytic nanoreactors, coatings, filters and other devices